Respicorder device development

Chronic respiratory diseases like asthma and chronic obstructive pulmonary disease (COPD) cause a significant burden to those affected and health system expenditure. There is a great need for new and wider deployment of diagnostics, well recognised by patient charity groups, clinician societies, and healthcare evidence appraisers. This could help identify diseases earlier, personalise treatment plans, and help manage the disease proactively. It has long been known that most of the cost and suffering from these diseases come from short-term attacks or exacerbations. It is more recent that asthma and COPD have been understood to be 'umbrella' terms for a number of disease sub-types, that behave like different diseases.

Arete is developing a multi-test diagnostic device for lung conditions. While such a device has been proposed before, no such devices have made it to the market. Our product could widen access and frequency to clinical-grade diagnostic tests, giving doctors better information to help manage their patients and reducing overall costs to the NHS and other health systems.

This project is to further develop the physical device, and in particular its ability to efficiently and effectively change between testing modes. This development is critical to the performance of the device and future commercial growth of Arete Medical Technologies.

The project will consider the design requirements for the device. The device will then be specified, designed, and prototyped to meet these requirements. Thirdly, the device will be tested to ensure it meets the requirements. At this stage, the device should be ready to be used in initial clinical studies. Public funding for this project will increase R&D jobs within the project budget and position the company for further growth on successful completion.